Smart Building Enablement delivered via SaaS

We are proposing an innovative, game changing and disruptive solution to accelerating the adoption of 'smarter buildings'. A cost effective, Total Cost of Ownership(TCO) 30% cheaper than a traditional Building Management System(BMS), via a monthly subscription service(SaaS).

Potential clients will not have to make capital investments or sign-up to long-term contracts, but rather subscribe to a flexible monthly-subscription; delivering building efficiency as-a-service. No organisation provides an innovative and disruptive solution like this today.

Allowing previously non-financially viable buildings, such as retail-park sites to benefit from BMS energy efficiency.

This solution would be equally applicable across the traditional UK BMS sector; and across Europe and the rest of the world.

We have a team that has been recognised for its innovation in product development; winning the Building Controls Industry Associations(BCIA) award for Technical Innovation in 2018\.

The proposed initiative would reduce ongoing costs in the short term(5-25%); lower the carbon footprint and It will support decarbonisation, environmental sustainability and contribute in a positive fashion towards climate change.

Our organisation is a recognised market-leader; we have the technology & engineering capability, the partnerships and experience in order to deliver successfully.

In 2020 and 2017 we were named the best BMS installation organisation across the UK by the BCIA.

We operate our business in an environmentally friendly way, we are ISO 14001:2015 and 9001; it is vitally important that this initiative be delivered in an environmentally friendly fashion and not only deliver results that are positive for the environment, once complete.

As part of our company Purpose and Vision, we have a commitment to building-the-next-generation of talent. We invest heavily into our industry recognised apprenticeship programme and have a commitment to target 50% of our client-delivery-team being homegrown via our 'global academy'.